AI powered digital service for tracking, supporting and managing obese patients during and after Covid-19

Extension to impact
An extension to impact request is based upon the need to change the project this is in response to the evolving Covid-19 landscape. The changes to the project are necessary in to increase speed to market. The changes are all related to the original scope of the project. It has become increasingly clear since this project commenced that face to face clinics for this high-risk population will not be possible in the foreseeable future. The original concept of the platform was to integrate virtual and actual clinics specifically the diet and activity components. There is now a need to develop specific and detailed virtual clinic content for these areas in the form of educational films to support clinical contact via telephone and video conferencing. Rather than develop this specialist content over a period of time this needs to be available immediately in order that the app is fully functional by March 2021 and has robust content to support high-risk individuals.

Obesity directly costs the NHS £6.1bn and wider UK society £27bn. 16.2 million adults in the UK are clinically obese(30.1%). Obesity has been cited alongside underlying respiratory illnesses as the main underlying condition risk factor in the hospitalisation rate for COVID 19\.

Specialist services aimed at tackling obesity through psychological, lifestyle diet and pharmacological support have been largely paused during the lockdown period affecting an estimated 500,000 people that were utilizing these services, which is having a drastic impact on the mental and physical health of this high risk group of the population. Little is known about the progression of Covid-19 amongst this population.

There does not exist a remotely delivered specialist service that conforms to the guidelines laid out by NICE that is accessible by anyone who is clinically diagnosed with obesity. Existing service providers face high overheads and costs associated with delivering face to face and the NHS commissions fewer of these services as a result. One such provider of services - The Bariatric Consultancy has had a successful track record in using different digital technologies to deliver remotely and has selected Healum (provider of digital health technology platforms), to help design and develop a remotely specialist remote digital service for obese people that also generates insights around the presentation and progression of COVID-19 amongst this at-risk group .

It will enable people who were previously accessing face to face services to continue to manage their health during current and future COVID restrictions, whilst addressing the lack of access to these services through productivity gains that will enable providers to reduce the cost of provision and provide services at a larger capacity.The technology will provide valuable insights about how effective different combinations of interventions and services are across the country for people that are clinically obese, as well as how COVID symptoms progress and develop amongst this high risk group.The feasibility of using machine learning algorithms to generate daily personalised recommendations will also be tested to boost productivity.

The efficacy of the remote service will be evaluated by the Bariatric Consultancy using patient questionnaires, patient reported outcome measures and in-app analytics.Changes in productivity and capacity will be evaluated comparing costs of different combinations of delivery before and after, whilst the technical feasibility of delivering the service will be addressed by developing the platform and infrastructure to be able to cope with 5,000,000 uk patients and 50million globally.